University of Leeds And CGI International Limited

To understand the science underpinning the performance of silicate based intumescents and current fire resisting insulating glasses and to develop an innovative, proprietary product.